The University of Sheffield and Tripal International Limited

To develop understanding of the inter-relationships between structural properties of shoe soles (modulus, friction, wear, shape, pattern) to improve slip resistance without increasing wear and material and fabrication cost.